Heriot-Watt University And Hydrafact Limited

To deliver a better and faster version of HydraFLASH?, a thermodynamics predictive software by developing new code, replacing sub-optimal methodologies and enabling parallel computing functionality.